Battery Energy Storage System for Grid-connected Photovoltaic Generators

The work will investigate battery energy storage systems suitable for
photovoltaic (PV) grid-connected distributed generators. PV systems suffer from
partial shading problems which lead to voltage and current fluctuations, reduced
power quality and reduced grid stability. To mitigate this problem, Battery Energy
Storage (BES) system is required to store energy when the supply exceeds the demand
and use it during partial/full shading and intermittency. The work will target building
the required bidirectional converters for this application and will attempt to build the
best control scheme to extract the maximum power from the PV modules during both
normal and shaded conditions. In addition, the work will consider the battery
management system for the storage battery and will try to find the optimum method
for charging/discharging scheme as well as interfacing with the PV modules.